Does fertilizer placement play a key role in crop establishment?

Polyhalite is the first new mineral fertilizers for crop production in 75 years. It provides a fundamentally different approach because it nourishes crops while enhancing soils. Further, it meets key criteria of climate-smart crop nutrition. For example, in addition to improving crop productivity, it has an ultra-low carbon footprint, no chemical processing, zero water footprint, zero waste, and certification for organic agriculture. Unlocking the full potential of such a promising mineral is an urgent research priority. Preliminary work has shown positive agronomic responses to this fertilizer, although the magnitude of the response can be variable. A key unanswered questions is does the placement of polyhalite in the soil affect the nutrient uptake to the crop plant, therefore offering potential to optimize nutrient delivery and performance in the field.

In this project the student will seek to develop a comprehensive understanding of how polyhalite interacts with soil environment to deliver nutrients to the crop plant.